Identification of a dominant glaucous inhibitor in wheat (Iw1) and its effect on yield and senescence

Technical abstract
The ability to make our cereal crops climate resilient will require molecular knowledge of the genes controlling critical adaptive traits such as cuticular wax composition and senescence. Despite their important role in plant-environment interactions and their ultimate effect on yield, we have limited understanding of the molecular mechanisms controlling them. We have identified a wild emmer (Triticum turgidum ssp. dicoccoides, DIC) introgression that includes Iw1, a dominant glaucous inhibitor, which has a large effect on epicuticular wax morphology. This introgression has also been associated with consistent and significant increases in grain yield and extended grain fill in elite UK material. In this proposal we will test the hypothesis that the multiple phenotypic effects of the DIC Iw1 introgression (non-glaucousness, delayed senescence, increased yield) are pleiotropic effects of a single gene (Iw1). The objectives of the proposal are to:

1. Identify Iw1 candidate genes through positional cloning.

2. Validate the Iw1 candidate genes.

3. Characterise cuticle and physiological properties of the Iw1 germplasm.

4. Determine the effect of the Iw1 gene on yield and senescence.

5. Determine effect of Iw1 and 20-cM DIC introgression on yield/senescence in six UK varieties.